Cupid and Psyche: Narrative, Love and Politics in Seventeenth-century French Court Ballet

Today's political discourse - in the USA, Russia, Britain and elsewhere - is saturated with nostalgia for lost empires. French monarchs in the seventeenth century also made liberal use of nostalgic discourse, and one of the key vehicles for this was court ballet. 'Nostalgia' as evoked through theatrical dance involved a self-aggrandising identification with past eras - the chivalry of the Middle Ages, the grandeur of ancient Greece and Rome - that cast a golden glow over the repression and violence of absolute monarchy. This research exposes how and why a state chooses to manufacture nostalgia, and how, in the process, history is re-appropriated and mythologised to meet the needs of the present. It addresses a range of questions about the interrelationship between artistic production and the state: Does the fact that dance is used as propaganda have an impact on its artistic value? Is state patronage of dance and other performing arts possible without compromising artistic freedom or quality? Most importantly, this research seeks to find answers to the urgent question: what effect is the prevalence of manufactured nostalgia in today's political discourse having on politics, on the arts and on our culture as a whole?